Research for Community Heritage Phase 2 - Follow-up fund - North East England

This proposed project from Newcastle University originates from two complimentary areas of the Faculty of Humanities and Social Sciences who have a long standing interest in working with communities. They are the:

International Centre for Cultural and Heritage Studies (ICCHS)
School of Architecture Planning and Landscape (SAPL)

The proposed work involves 4 academic researchers from the above research units.

The 10 projects that have received funding from the HLF 'All our stories' funding stream that will be supported are as follows:

The Lawnmowers, 'Sound Map - Places, Songs and Stories'
Woodhorn Charitable Trust, 'The People who made Hexham 1688-1838'
Off The Page Drama C.I.C., 'Down Our Street'
Bedlingtonshire Development Trust, 'Bedlington.....Our Heritage'
Bailiffgate Museum and Gallery, 'Our Northumbrian Singing Heritage'
Durham South Girlguiding, 'Over a Century of Women Leading the Way'
North Tyneside Steam Railway Association, 'Our railway in years gone by'
Ouseburn Trust, 'Beyond the Map - Memories of Leisure and Play in the Ouseburn'
Age UK Newcastle, 'Lunch Clubs Heritage Project'
North Shields Library Club, 'Freeing Forgotten Treasures'

The support will provided in the following way

4 Day workshops:

Oral History training, Beamish Museum, Co Durham
Archives Training, Newcastle University Library, Newcastle upon Tyne
Exhibition production, Great North Museum, Newcastle upon Tyne
Digital media, Great North Museum, Newcastle upon Tyne

4 Half day oral history/research methods for young people

Bespoke training and support will also be provided as required

Potential impact
The proposed project will use research-related knowledge and skills to benefit individuals, and local heritage organisations by increasing the effectiveness of public services and policy, and enhancing quality of life, health and creative output.

It will also:

Enhance the research capacity, knowledge and skills of the community organisations involved;
Support them in achieving the aims of their projects using available resources, in terms of collections and expertise, for research in Newcastle University and partner organisations;
Contribute to increasing public awareness and understanding of the research process;
Supporting the development of the 'big society';
The development of networks of heritage organisations is intended to aid groups/charities/organisations to pool resources in order to survive despite cuts to local authority funding.